PEG-based hydrogels for iPSCs-derived regenerative therapies for diabetes

Type 1 diabetes is a disease in which patients have very few or no insulin-producing beta cells, which results in high blood glucose levels. Since the discovery of insulin almost a century ago, there has been an alarming increase in new diabetes cases, but the only treatment for Type 1 diabetes is still based on delivering insulin via injections or pumps. While insulin administration can successfully control diabetic symptoms, the risk of complications is very high, and the continual blood sugar management required can be a real burden in patients' lives. Regenerative medicine offers new hope of a curative treatment for diabetes by replacing lost beta cells. However, the source of replacement cells, the safety, and the efficiency with which they can be produced and how well they work in the body are all still under investigation.
In our lab, we have exciting evidence that the pool of cells (pancreatic progenitors) able to generate beta cells from specific stem cells called iPSCs can be expanded in the lab using a 3D scaffold derived from tumour proteins (Matrigel). Using this approach an unlimited amount of beta cells can be generated. However, Matrigel is incompatible with any translational use in humans due to safety concerns and batch-to-batch variability. We have developed specialised gels designed by chemists (PEG-based hydrogels) that can similarly provide a 3D scaffold for cells and provides a safe alternative to Matrigel. We believe that identifying the conditions that allow for the expansion of pancreas progenitors within these hydrogels could greatly improve the safety and functionality of beta cells to be translated for human therapy.
We hope that our findings pave the way for the development of new, more efficient strategies to replenish lost beta cells in diabetes patients, in order to achieve the ultimate therapy goal for diabetes: a "diabetes free" life.

Technical abstract
We hypothesize that expansion of iPSC-derived pancreas progenitors using 3D cues provided by modifiable PEG-hydrogels will allow for the efficient and safe generation of insulin-producing beta cells.
Using a multidisciplinary approach integrating molecular and cellular studies with advanced polymer and peptide chemistry approaches, transcriptomics, and imaging techniques we will leverage basic biology to improve beta cell generation. In Aim 1, we will design highly controlled PEG-hydrogels that allow for iPSC-derived pancreatic progenitor expansion. We will vary hydrogel stiffness (at least 3 stiffnesses, 100-1000Pa), ligand concentration (high vs low) and type (RGD, IKVAV, HAVDI), and degradability (high vs low) to identify conditions that best support pancreas progenitor cell expansion. The modular design of the hydrogel system will also allow us to combine ligands (RGD+HAVDI+degradable, e.g.) as we narrow down conditions to identify an optimum. In Aim 2, we will differentiate the iPSC-derived pancreas progenitors into beta cells. A comprehensive characterization of the generated cells will be performed to assess efficiency of differentiation. Specifically, we will test glucose challenge-induced insulin release, assess calcium dynamics, and carry out qPCR and immunofluorescence analyses of beta cell markers (glut2, pck1/3, insulin, gck). In Aim 3, we will assess the safety and in vivo functionality of the generated cells using a number of transplantation strategies in normoglycaemic or diabetes mice. We will test different routes (kidney, peritoneal) and encapsulation strategies (alginate, PEG-hydrogels) and assess transplanted cells' efficiency in insulin production. We will also carry out studies to assess the resultant immunological reaction to the transplanted cells using ELISA, immunostaining and qPCR analyses.

Potential impact
This proposal has a dual focus on basic biosciences and translatability. Because of this, it will both improve our understanding of the molecular regulation of beta cell differentiation within PEG-based hydrogels, and contribute to new strategies to create cell replacement therapies for the treatment of diabetes.

The main beneficiaries will be:

The academic community. Within the beta cell regeneration community, there are a small number of groups focusing on the molecular regulation of beta cell differentiation using PEG-hydrogels. Our approach of biochemical characterisation coupled with new culturing and differentiation techniques using highly controllable biomaterials will greatly benefit their research by providing experimental tools and new knowledge in the field.

Clinicians. By identifying the optimal PEG-based hydrogels that enhance beta cell differentiation and their safety, we will provide clinician scientists with research tools with which to potentially establish new cell replacement strategies for diabetes or increase the success of islet cell transplantation. This will greatly facilitate research into this area and could be of clinical benefit to diabetes patients.

Pharmaceutical Industry/Biotech companies/medicinal chemists. The development of strategies to enhance beta cell differentiation could, in the long term, stimulate economic growth through the creation of high-tech jobs and expansion of the industry. Furthermore, our findings on how 3D physical cues regulate pancreas progenitor expansion and beta cell generation could have implications in identifying molecular pathways that regulate differentiation in different organs. Such outcomes could be used to develop additional therapeutic strategies.

Diabetes Patients. Despite being treatable with insulin, living with diabetes is a burden for patients and their families. Diabetes is associated with dramatic complications, and therefore pressing need remains to identify novel therapies aimed at achieving a "diabetes free life". Cell replacement strategies provide the groundwork for this achievement, but the lack the safety and concerns about the functionality of replacements cells has caused a bottleneck that has prevented these therapeutic interventions from progressing. Our proposal will ultimately lead to better approaches for the generation of beta cells for diabetes therapy, which will benefit patients' quality of life in the long run.

The NHS and Diabetes Charities. Complications associated with diabetes are a major financial burden on the NHS. A better understanding of the molecular regulation of beta cell differentiation will ultimately lead to the development of cell replacement therapeutic strategies. These have the potential to limit complications associated with current uncontrolled insulin therapies and save the health service billions of pounds in their associated health care costs. Our research will also be used to educate charitable organisations and fundraisers on the science behind cell replacement research in diabetes and keep them informed of advancements in the field.

Transferable skills gained by staff working on the project. The post-doctoral scientist employed on this project and the PhD/Rotation/Master's students associated to this project will develop extensive project management skills required for research and acquire a skill set highly desirable for future employment prospects, including in vivo skills. With the expertise of the three labs involved in this proposal (and collaborators), they will also gain additional general project management skills from running a research project, which will be transferable to both other disciplines, and outside the scientific and academic sectors. The post-doc will also gain communication and supervision/teaching skills that will be transferable to any management discipline.